Chromatin re-establishment after DNA repair

Every cell in our body contains ~6 billion base-pairs of DNA: this would cover ~2 m, if stretched out. This DNA is squashed into cells just 0.01 millimetres wide. The DNA is wrapped around histone proteins, which are responsible for both compaction and ensuring genes are accessible to be turned on. Histones are highly modified; different patterns of modification are associated with active and inactive genes.
DNA damage occurs continuously, at a low level, from sunlight (UV radiation) and chemical by-products of cellular metabolism. Damage can disrupt gene expression and contribute to the development of cancer. In order for repair proteins to access the site of damage, the histones must be moved aside. After repair, histones are restored. My research aims to determine whether the same pattern of histone modifications is re-established after DNA repair, or if a new pattern is established, indicative of the recent repair event. I will also address the related question of how histones are altered during the repair itself. If we can learn more about the cellular response to DNA damage, we may be able to intervene better in cases where the response fails, e.g. conditions such as xeroderma pigmentosum and cancers.

Technical abstract
Histone proteins are characterized by many different post-translational modifications (PTMs) at many different sites: different patterns are associated with active and inactive genes; different PTMs have been shown to interact, e.g. H3S10 phosphorylation and H3K9 methylation. This diversity and cross-talk has led to the suggestion that histone modifications constitute a ‘code‘.

The repair of DNA damage (RDD) occurs in the background of chromatin. A number of histone PTMs and variants are known to be involved in RDD. RDD initially entails histone H4 acetylation and opening up of chromatin structure. Kinases are recruited, resulting in extensive H2A.X phosphorylation. DNA is resected and nucleosomes removed around the site of repair. Subsequent to repair, histone deacetylases are recruited, H2A.X is dephosphorylated and nucleosomes are reincorporated. New H3.1 is incorporated in a CAF-dependent manner. It is unknown, however, whether the original pattern of histone modifications and histone variants is restored after repair.

I aim to use MS techniques to characterize in detail the histone PTMs and variants associated with RDD. I will identify which repair-associated modifications are transient, and which are longer lasting. After DNA damage, I will employ four experimental approaches, studying either PTMs from global histones or specific sub-regions: A) global analysis of histone PTMs; B) epitope-tagged H2A.X immunoprecipitation; C) isolation of a targeted double-strand break (DSB) on an S. pombe plasmid; D) isolation of a targeted DSB on a human episome. Mass spectrometric techniques for PTM analysis allow a global analysis of histone modifications, and reveal the stoichiometry of different modified forms, in contrast to antibody approaches. MS is also well-suited to the analysis of histone variants, including those indistinguishable by antibody approaches. The targeted approaches I propose (B-D) will allow me to obtain chromatin enriched for RDD-associated histone modifications, and to characterize in detail the chromatin pattern before and after repair. Using stable isotope labeling I will distinguish new histones from old, enabling me to determine whether the histones are recycled back after repair, or whether new histones are inserted. This has a bearing on the re-establishment of chromatin patterns, as old histones will retain their modifications. The plasmid-based approach will allow the analysis of chromatin re-establishment after RDD from different starting points: an actively transcribed gene, a repressed gene or heterochromatin. Once the basic outline of RDD is mapped out, I will extend the analysis to cancer cell lines and disease-states, where the DNA damage response is impaired.